eMoodie Minds: Next Generation Digital Mental Health for Employees

eMoodie Limited proposes to create a mental health platform that focuses on stress and burnout relief for employees. The product -- called eMoodie Minds -- addresses systematic weaknesses of current market solutions which typically provide generic advice and interventions and so fail to tailor their content to users' complex symptom profiles and mental health needs. Moreover, mental health apps often are poorly designed, leading to abysmal user retention rates for most. Indeed, average 30-day user retention rates are as low as 3.3%. eMoodie Minds aims to tackle this market failure by offering next-generation, AI-driven screening and assessment services that come in a gamified platformed. eMoodie is very much a mission led company such that, once our platform is developed, we intend to make eMoodie Minds' digital intervention suite available to the third sector and offer our product at pro-bono rates for those accessing community-based, and crisis-focused mental health services.